Productivity Insights Network

UK national productivity challenges can be analysed from many different perspectives, including firm-specific, industry-specific, organisational-specific, institution-specific or technology-specific perspectives. In the case of the UK, however, the extent to which productivity problems are regional in nature is almost unparalleled amongst the advanced OECD economies. London and the core regions of southern England exhibit very strong productivity performance by OECD and EU standards whereas the non-core regions of the UK consistently exhibit weak productivity performance by OECD and EU standards. These non-core regions consistently display a very long tail of poor productivity firms, operating alongside numerous high productivity firms in London and its hinterland.

When compared to OECD and EU averages the non-core tail of poor performing firms hampers national productivity performance by largely cancelling out the stronger performance of the firms in the more prosperous core regions. The result is that UK productivity has barely changed relative to our international competitors in more than four decades. Yet, these longstanding and growing interregional differences in productivity performance are the very aspect of the UK's productivity performance about which we probably know the least. Therefore, in order to better understand the UK's productivity challenges, we employ a place-based lens to investigate the extent to which many UK productivity-enhancing and productivity-inhibiting processes are related to geography.

The proposed Productivity Insights Network incorporates these analytical perspectives in a manner that explicitly uncovers the local, city and regional dimensions of productivity performance. This is achieved by developing an innovative multi-disciplinary network though with the thematic productivity challenges aim to unpack the complex interactions between factors of production across different institutional and geographical settings. The network is structured around seven thematic productivity challenges which are addressed and integrated by interdisciplinary teams of experts examining five sets of interaction mechanisms, all operating in a geographical setting.

The thematic productivity challenges addressed are: a) Skills, education and training b) Employment, work and labour markets; c) FDI, capital and investment markets; d) Health, well-being, ageing and demographic change; e) Technology, innovation, competitiveness, and enterprise; f) Organisation, institutions and governance; and, g) Land use, transport and infrastructure. The five different interaction mechanisms we examine are: 1) knowledge spillovers and interactions; 2) financial interactions; 3) organisational interactions; 4) social interactions; and; 5) governance interactions. These different lines of enquiry are knitted together via four work packages (WPs), namely: WP1. Network Management; WP2. Thematic Productivity Challenges; WP3. Integrated Analysis; and, WP4 Engagement, Dissemination & Learning Activities.

This Sheffield-led Productivity Insights Network proposal will co-produce new social science insights with a range of partners from the public, private and third sectors, with a view furthering our understanding of the UK productivity puzzle and develop actionable outcomes. Beyond generating new perspectives the Productivity Insights Network will also identify policy options best suited to responding to the UK's productivity challenges. This proposal has been developed in consultation with over 50 academics well as with other non-academic partners and networks, and if funded the NW+ will pursue a portfolio of new interdisciplinary activity. The multi-disciplinary Productivity Insights Network will see early career researchers and established scholars working together in order to develop and disseminate new insights through the network to government, businesses and other stakeholder organisations.

Potential impact
The Productivity Insights Network has been designed to develop high-impact academic insights. The team of Co-Is comprises leading economists and social scientists with extensive experience of collaborative working and knowledge exchange. This is critical to ensuring the impact of new insights about the UK productivity puzzle. Designed around seven productivity themes, addressing the productivity puzzle demands working across what are complex interdependent issues. The Productivity Insights Network will engage in a wide range of communication, engagement, learning and dissemination activities targeting different academic and non-academic user communities from the inception of the network, with engagement and impact intrinsic to the activities of the network.

Ensuring the relevance of the Productivity Insights Network is contingent on sustained and meaningful engagement of non-academic partners and stakeholders. The approach of the NW+ model is to engage user communities in co-designing and co-producing knowledge and outputs that add value. An important aspect of the impact strategy is to identify demand for particular activities and outputs, and then prioritise those with the greatest interest and impact potential. Moreover, by creating as a network of networks as well as working in partnership with non-academic organisations, the Productivity Insights Network has strong foundations to build its research and knowledge exchange activities.

The research and analysis underlying the impact activities will be adapted to be accessible and of interest to different audiences, and where possible communicated in partnership with key stakeholder organisations. As set out in the Pathways to Impact, the Productivity Insights Network will adopt an approach that includes both online and offline activities, including but not limited to: website, social media,stakeholder forums, masterclasses, good practice workshops, seminars/webinars, debates, regional roundtables/business breakfasts, action learning sets, good practice summaries, briefings, newsletters, working papers, and an annual 'Productivity Insights' conference. Over the duration of the NW+ there will be an ongoing process of planning, monitoring and evaluating impact, reviewed in consultation with the management group and with different user communities.

The members of the Productivity Insights Network and our partner organisations are key to the reach and impact of our activities. Through our current network we have already have connection to an impressive array of organisations, bodies and networks, these include: Industrial Strategy Commission; All-Party Parliamentary Group on Inclusive Growth; Commission on Economic Justice; What Works Centre for Wellbeing; National Institute for Ageing; Institute for Social Renewal; What Works Centre for Local Economic Growth; LLAKES; Scottish Govt, Department for Transport, OECD; Department for Business, Energy and Industrial Strategy; LEP Network; Local Government Association; Local Government Information Unit; Institute for Economic Development; Public Policy Institute Wales; Federation of Small Business; HM Treasury; Economic Statistics Centre of Excellence; Housing Evidence Centre; Low Pay Commission; Department for International Trade; Bank of England; Cabinet Office; and the Innovation Caucus.

The stakeholder and user communities of the Productivity Insights Network will continue to grow over the duration of the NW+. Given impact is critical to future success, considerable time and resource has been allocated to the communication, engagement, learning and dissemination activities. These activities include the time for highly experienced senior academics in leading high impact knowledge exchange as well as a dedicated KE/comms officer. In this way, and by working with a range of partners, the aim is to ensure the visibility of the Productivity Insights Network during and beyond the funded life of the funded NW+.